IDAP - Integrated Decontamination Accessory Project

Ruskinn's core business is the development and manufacture of sealed Hypoxic (low O2) and Anoxic (zero O2) "glove port" workstations for cell biology, stem cell research and microbiology applications. Until now, Ruskinn has sold its products for research applications primarily in universities and hospitals. Now a new market in cell culture manufacturing in accordance with Good Manufacturing Practices (GMP) is emerging. The innovation explored in this feasibility study is to evaluate an integrated platform which will yield massive cost reduction and also a Hypoxic environment.